Hygienic Handles

Hygienic Handles

We want to replace handles that your hands touch, because these are sites for infection to be spread. Coronavirus can survive on a handle for 3 to 9 days\*. Our devices will operate doors etc but interface with other parts of our body where we are less likely to transmit viral infection between people eg. using your shoe.

This will increase public confidence by reducing the level of cross-infection as it enables everyone to move around and interact with the world without the need to put your hand onto a handle, or similar item, that is likely to have been touched by other people before you.

Extension for impact is requested to drive the commercialisation and marketing of the handles designed and proven during the first project phase to ensure they are implemented and reduce the Covid-19 risk within the UK quickly. Initial targeting will be at universities and schools as this will deliver the maximum impact to current UK infection rates.